Development of a low maintenance magnetic brake system prototype

X-Wind bring to market economically viable medium-scale wind turbines based on its
proprietary two-bladed helical vertical axis design. X-Wind have identified a non-resistive
braking concept with the potential to replace conventional over-speed protection mechanical
systems and offer a breakthrough in terms of operational cost with no component wear,
limited maintenance and no effective energy requirement.
Following in the footsteps of its successful 6kW technology demonstrator developed under
the TSB Smart award in 2012/13, the objective of the proposed project is to develop and
validate the innovative electro-induction brake solution.
X-Wind will call on experienced subcontractor Turbo Power Systems Ltd for the feasibility
and design of the electrical components. The newly developed brake will initially be assessed
using X-Wind internal powertrain test rig, followed by a thorough 12-month testing schedule
of one 6kW turbine prototype specifically built for this project and including the new electromagnetic
brake.
X-Wind will leverage the results from the project to demonstrate that the proposed over-speed
system is capable of controlling the X-Wind 6kW turbine and validate the O&M cost benefit
over a similar purpose mechanical brake system.
Successful delivery of the project will have a number of positive implications for X-Wind. It
will increase product competitiveness by lowering lifetime cost of energy, but also open new
markets for the company, where operational cost are paramount, for example in remote or
offshore locations. The proposed system also has applications outside of wind turbines and the
technology could be used and licensed in other industries where control of over-speed is a
safety critical function, such as mine and lift shaft machinery, rail rolling stock and vehicle
drive shaft brakes.